MORSE - MOFs for Reduction of Ship Emissions

MOFs for Reduction of Ship Emissions "MORSE" is a project lead by C-MAT Technologies in partnership with; University College London (UCL), the Natural Environment Research Council (NERC) including subsidiary - the British Antarctic Survey (BAS) and Tope Ocean.

This pre-deployment trial based feasibility study will develop a cutting-edge, CO2 emission, flue gas filtration system for the maritime transport sector. At it's heart, the technology employs novel metal-organic frameworks (MOFs), a class of porous/sponge-like materials which have significant versatility and performance gains over competing materials such as activated carbon filters. With large internal surface areas acting as sites for CO2 molecules absorption, MOFs possess some of highest gas capture capacities of any known material. MORSE will adapt this filtration technology with an already proven track record in onshore industrial applications with the aim of successfully overcoming the challenge of decarbonising the shipping sector.

In order for the International Maritime Organisation and the UK government to meet their targets of 50% reduction in carbon emissions by 2050 (compared to 2008 levels), technologies such as MORSE must be developed in order to reduce carbon emitted by hydrocarbon burning vessels which currently dominate marine transportation. With an average lifespan of 20-25 years, new and existing vessels burning hydrocarbons will still be sailing beyond the 2035 initial target and 2050 final carbon target. Unless these vessels are targeted for carbon reduction through new retrofit technology it remains commercially unviable for companies to scrap their fleets in favour of building new low and zero carbon alternatives. MORSE will play a key role in significantly reducing carbon emissions from shipping in vessels running on conventional fuels, and also in the future when ships are built or converted to run on new and innovative fuels such as green methanol and ammonia.